Congruences between automorphic forms

I propose to prove new cases of the strong Artin conjecture for totally odd two dimensional representations of the Galois group of a totally real field. More precisely, I propose to establish ``analytic continuation of overconvergent Hilbert modular eigenforms'' in the inert Hilbert case and generalise the main theorem of Buzzard-Taylor to the Hilbert case. Mimicking the approach of Taylor's ``Artin II'' paper, one should get modularity of certain mod p Galois representations subject to some local conditions, and many cases of Artin's conjecture should then become accessible. Secondly, I propose to show that there is another example of the correspondence predicted by Langlands between n-dimensional representations of the absolute Galois group of the rationals Q and (cuspidal) automorphic representations of GL(n) over Q. Following the geometric argument of Kisin-Lai for Hilbert modular forms, it should be possible to construct p-adic analytic families of automorphic Galois representations and associaten-dimensional Galois representations by ``specialisation'' to non-regular algebraic automorphic representations of GL(n) over Q (whose Hodge-Tate weights ``at infinity'' are not necessarily distinct). It may also be possible toprove that non-regular automorphic representations for GL(n) appear on the Chenevier's eigenvariety and associate Galois representations by specialising families of Galois representations Chenevier constructed. Another approach to look at congruences between automorphic forms of ``regular weight'' and ``non-regular weight'', analogous to Deligne-Serre, will also be considered.